The role of endosymbiotic bacteria in vectors of Schmallenberg and bluetongue viruses

Biting midges of the genus Culicoides are the vectors of bluetongue (BT), Schmallenberg (SB) and African horse sickness. There are no effective control methods of the vectors, and disease control therefore relies on vaccines which, given the rapid emergence/spread of the viruses, are often not available. Since 1998 multiple serotypes of bluetongue virus have led to the deaths of millions of sheep in Europe, and Schmallenberg, since its emergence in 2011, has affected livestock on hundreds of thousands of European farms. There is increasing interest in the endosymbiotic bacteria present in many insect species, such as Wolbachia, as they present a novel means to control vector-borne diseases. They have been shown to suppress the infection of mosquitoes with several viruses and, if introduced into an insect vector, the induced cytoplasmic incompatibility phenotype (embryo death when uninfected females mate with infected males) may drive the endosymbiont to 100% frequency in both sexes. We have recently detected, for the first time, endosymbiotic bacteria in European midges. A high frequency (94-100%) of Cardinium was detected in C. punctatus midges, and at 16-35% frequency in the closely related C. pulicaris. Both midge species are implicated as vectors of BT virus in Europe. No Cardinium was detected in other species examined, including midges of the C. obsoletus complex, the primary midge vector in Europe. This project will develop a greater understanding of the role played by Cardinium in the biology of C. punctatus and C. pulicaris, including any effects on their vector competence for SB virus. If effects on their lifespan or vector competence are detected, this may open the door to future introductions of the bacteria into C. obsoletus, and the potential for a new means of disease control. An extensive survey of endosymbionts (5 genera) in UK midges will be undertaken, followed by a morphological and age assessment of C. pulicaris & C. punctatus midges. Individuals will be tested for Cardinium and associations between infection and morphology/lifespan examined. An infection system for SB virus in live midges will then be developed. Field-caught C. pulicaris/punctatus will be fed infectious blood and left to develop infection. Individual midges will then be tested for virus and Cardinium, and effects of Cardinium on vector competence identified.